University of Glasgow and Intelligent Growth Solutions Limited KTP 22_23 R3

To embed capability in scalable digitalisation, lifecycle analysis and design optimisation, to support the environmental and performance optimisation of our transformative vertical farming platform, addressing a global demand for accessible, productive, sustainable and secure agricultural practices.